Investigating the importance of Prp expression in CNS cell types in TSE disease

Technical abstract
Loss of, and damage to, neurones in the CNS is a feature of TSE diseases but it is unclear how. There are conflicting reports in the literature as to whether neuronal PrP expression is important for TSE induced damage to occur. We are in the unique position of being able to spatially and temporally control the expression of PrP, by switching it on or off in vivo, using two lines of floxed PrP transgenic mice. By placing cell specific promoters upstream of the Cre recombinase gene, spatial control of Cre expression can be achieved and when combined with the PrP floxed transgenic mice spatial control of PrP is possible. By including an inducible element, temporal control can also be achieved. The objectives of this project are to establish whether astrocytes alone can support TSE disease and if so whether this is strain dependent, to determine whether PrP expression in neurones is essential for TSE infection induced damage to occur and to determine whether PrP expression in microglia is important in TSE disease and whether microglia per se are important in the TSEs.